Improving virtual meeting productivity with an advanced automated assistant

This industrial research project delivers a prototype virtual assistant that provides productivity enhancements for virtual meetings. The prototype will be powered by artificial intelligence that aims to understand multiple characteristics of meetings and communicate this with meeting stakeholders.